Application of Machine Learning approaches to genetic and gene expression data to predict neurodegeneration-related endophenotypes

The project aims to improve prediction of Alzheimer's disease (AD) and AD-associated endophenotypes using the best available data and machine learning methods, to progress from simplistic exclusive categories to probabilistic and multi-label predictions and employ data-driven approaches to seek novel links between clusters of risk genes and phenotypic variables to generate new insights into aetiologically valid strata.